Cardiff University And Brick Fabrication Limited

To increase output and sustainability of the process via the integration of CAD-CAM, and design and commissioning of an automated brick cutting 'fit' manufacturing system.